The Robert Gordon University and Sport Technology Services Limited

To create a mobile application which will facilitate the use of sport science and Artificial intelligence to provide measured feedback within sports and other enviroments.